Revolutionising Robotics Installations

Granta Automation are experts in delivering bespoke robotic automation systems for clients in the UK manufacturing sector. This project will develop a system that will dramatically reduce the time and costs to design, build and install custom automation systems. Specifically, we will achieve the following: * We will create a system for substantially reducing the installation time for automation systems using off-the-shelf components, cutting customer costs and plant downtime. * The system will be reusable and reconfigurable. This will allow clients to far more easily alter or upgrade their installations, enabling future productivity optimisation.